Helix 3D

We aim to be the Upwork for 3D models of spaces, equipment, vehicles, and machines and a market leader in the use of advanced technology for conducting checks.

We are a software design agency developing software programmes to help people. We have designed Helix, a new 3D application, that aims to increase staff engagement with safety practices, improve communication, and provide real-time compliance.

We will integrate 3D models into highly intuitive, digital interfaces that are web-based and highly responsive, using our existing capability in creating interactive 3D models within the arts and entertainment industry.

A central aspect of Helix will be a global online marketplace for freelance designers and architects. Helix will connect freelancers to people or businesses looking to design new models that they can add to their Helix library of spaces, equipment, vehicles, and machines.